Critical Peace Education in the Context of Forced Migration: A Case Study of Syrian Refugee Youth in Jordan

Research Question:
What is the role and impact of a critical peace education programme for refugee youth in the context of conflictinduced
forced migration?
Sub-Questions:
1. What are the theoretical debates around various educational provisions and pedagogies in forced migration
contexts?
2. What are the national and international humanitarian responses to educational needs of Syrian refugees in
Jordan?
3. What are the perceptions and experiences of Syrian refugee youth at different stages of a critical peace
education programme in Jordan?
4. How do Syrian refugee youth engage with critical peace education and what impact can be evidenced?